A.I. for UAVs

This project aims to deliver a software platform that enables multi-robotic vehicles to work together, in a coordinated fashion, so that the tasks could be achieved much more efficiently. Possible application domains are: surveillance, data collection, inspection, disaster management, logistics.